Stable Portable Atomic clock for Reliable Timing And Navigation (SPARTAN)

SPARTAN will develop a novel, low-cost frequency comb with an entirely UK-based supply chain for direct exploitation in optical atomic clock products for quantum-enhanced PNT. Broader applications are LIDAR and spectroscopy, including ultrafast and dual-comb techniques for UK defence and security. SPARTAN unites a consortium of UK companies and a not-for-profit RTO, leading in frequency comb and optical clock technologies, custom control systems, and packaging for an innovative approach to commercialising this technology and developing competitive PNT products with a UK supply chain.